Informed RF for 5G and Beyond

Modern wireless communications rapidly approach the verge of the spectrum availability and new disruptive technologies are urgently needed to meet the projected capabilities and demands for efficiency and privacy of 5G communications and beyond. We will exercise an original holistic design approach to build and test novel integrated digital/RF wireless architectures exploiting the full potential of unconventional degrees of freedom and enabling dramatically increased information capacity in small-cell networks. Our cross-disciplinary studies will inform and influence future wireless technologies, help address the societal demand for 'green' and intelligent communications, and create a body of scholarship to promote the UK's unique blend of innovative engineering, free spirit of entrepreneurialism and educational rigour.

Potential impact
Who might benefit from this research?

This research will benefit the communication industry and improve UK's economic competiveness. It will positively affect the academic standing of UK's research in EPSRC's strategic areas of growth, namely RF and microwave communications, RF & Microwave devices and Digital Signal Processing. These strategic innovations and breakthroughs will benefit the network operators, equipment manufacturers, end users of wireless communication, government revenues as well as the general public.

How might they benefit from this research?

This research will exploit the potential of jointly designing the RF hardware and the digital signal processing algorithms with RF impairments and nonlinearities taken into account in order to better utilise the under-explored degrees of freedom in wireless communications and antenna design. This will ensure a feasible solution for spectrum scarcity problem that hinders the operation of the next generation of wireless communication technology requiring significantly higher data rates and supporting significantly larger number of users. The research outcomes have the potential to lead to new innovative informed RF solutions in future 5G standards and beyond. Network operators will benefit from low cost and more efficient solutions, equipment manufactures from new streams of better products, end users of wireless communication from better/improved services, UK government from increased revenues from wireless communication business.